The University of Manchester and B & M Longworth (Edgworth) Limited

To develop and embed expertise to identify and exploit new applications of the superheated steam process which will allow entry to new markets for commercial and environmental benefits.